JCMT Observing: PI Project M13BU13 and Gould Belt Survey December 2013

The JCMT Gould Belt survey has a public web page which explains the science behind the survey. The aim is to understand how stars form in nearby molecular gas clouds, and so shed light on the formation of the solar system.

The project to observe NGC2264 will use SCUBA-2 observations and supporting data to relate physical properties in the cloud, filaments and cores to the onset and evolution of star formation activity.